University of Stirling and Paths for All Partnership KTP 23_24 R4

To extend the demographic reach of programmes by co-creating a new walking challenge incentive to support young people's physical health, mental health, and social wellbeing.